PD-CL-REHAB - Closed-loop rehabilitation for Parkinson's Disease and wider neurological disorders

**PD-CL-REHAB - Closed-loop rehabilitation for Parkinson's Disease and wider neurological disorders**

An 18-month industrial research project in which SERG Technologies Ltd, in partnership with chartered neurological physiotherapists from the LV Rehabilitation Centre and the Neuromuscular Rehabilitation Technology Network at Imperial College London, will develop the first closed-loop, at-home, rehabilitation platform for Parkinson's Disease and wider neurological disorders - PD-Rehab.